Knit It

Knit It has developed a new innovative digital platform which uses modern technology. We remove the difficulty making knitting enjoyable, faster & fun! The Knit It Platform has smart interactive tools that teach less confident knitters new skills and allow experienced to push the boundaries of their craft! Our aim is to reinvent knitting to make it more accessible ensuring the longevity of the traditional hand craft. Our first product, the KnitPic Kit available at knit-it.co.uk, transforms your photos into knitting patterns \#knittedselfie and by knitting celebrity portraits we've been supported and shared by knitting influencer Tom Daley! Our mission is to inspire the new digital generation to pick up their needles and start knitting!